Allosteric targeting of the proteome

Identifying functional residues in the proteome is of great importance in the understanding of disease as well as for drug allosteric targeting. A data driven workflow will be created to identify and predict functional residues across the proteome starting from atomistic graph technologies. Datasets will be created from the literature to train the algorithmic workflow. Predictions will be tested experimentally with state-of-the art technologies in the Child laboratory and further inform the algorithms.